QuantoTrace: Error-Correction-as-a-Service for Robust Quantum Computing

QuantoTrace is an innovative, cloud-based Error-Correction-as-a-Service (ECaaS) platform designed to identify, analyse, and rectify errors in quantum computing systems, enabling researchers and businesses to develop more robust and efficient quantum computers and applications. Offering tailored error correction solutions, state-of-the-art analysis, and expert consultancy, QuantoTrace strives to become an indispensable asset for organisations operating in the quantum computing domain.

The platform supports a variety of quantum hardware technologies. It incorporates many error correction codes, including toric, surface, quantum LDPC, CSS, and Steane codes.

QuantoTrace uses machine learning techniques to analyse and optimises error correction strategies proactively. We hope this funding will be meaningful for our ongoing research and development and to scale the business to address the increasing demand for reliable error correction solutions in the rapidly growing quantum computing industry.

At QuantoTrace, we are committed to transforming the landscape of error correction in quantum computing with the help of our valued supporters. Our goal is to unleash the full potential of this technology and drive innovation in this emerging field.